The clothing practices of Black Muslim women in Britain

Whilst everyone changes clothes as we negotiate different gazes and spaces, research about Muslim women is predominantly focused on the visibility of the headscarf within public space. This prevents an understanding of how Muslim women's diverse identities are developed across different spaces. My PhD research challenged this by exploring how performances of being Black Muslim women shift across homes, prayer and workplaces.

This fellowship will build on the research and skills developed during my PhD in preparation for a long-term academic career.

Publications
I will use the bulk of the fellowship to adapt my PhD thesis into a book manuscript. This manuscript goes beyond my PhD thesis by situating the clothing practices of Black Muslim women within wider histories of racialisation in Britain. In setting up this research context, I will submit a conceptual paper that reviews research on Blackness in Britain to Progress in Human Geography. I will also complete corrections for two journal articles.

Funding proposals
I intend to extend this ESRC-funded research through further postdoctoral research that charts the histories of racialisation underpinning understandings of Blackness in Britain. This fellowship will enable me to submit a Leverhulme early career application and draft an application to the British Academy.

Training
In preparation for studying the histories underpinning racialisation in Britain, I will complete historical research training at The School of Advanced Study. Similarly, by participating in the Black Europe Summer School, I will be able to situate my research within a wider European context.

I will also participate in QMUL professional development courses: specifically, training on how to write effective research applications and how to capture the impact of research will assist me in completing my objectives during this fellowship.

Public engagement
I will organise a book launch for my co-edited collection (on new directions in anti-racist scholarship) that will bring students, academic and non-academic audiences together to discuss this work. I also intend to submit an article about this book to Media Diversified, an online news platform that focuses on stories about ethnic minorities.

I will also organise an interactive photo exhibition that focuses on Black Muslim women. Participants will engage with Wasi Daniju's You See Yourself photo series about visibility and Black Muslim women: they will then be invited to take their own picture and comment on their experiences of visibility. Images and comments made during the day will be uploaded as part of the You See Yourself online exhibition.

Networking
Networking will enable me to gain feedback on different chapters of the book manuscript. I intend to deliver a seminar at the Centre for Studies of Home (a partnership between QMUL and the Geffrye Museum of Home) and present a paper through the Black Geographies speciality group at the American Association of Geographers' Conference.

University teaching and service
My commitment to teaching and service reflects my interests in examining race across different spaces (including academia). I will contribute to an urban fieldtrip to Liverpool for Year 1 undergraduate students, and teach up to three seminars on MA modules Geographical Thought and Practice, and Cultural Geography in Practice. This will develop my current teaching experience so that I have taught across all academic levels.

Building on my experience as Equality and Diversity Officer in the QMUL School of Geography, I would like to continue as the Postdoctoral representative on the Equality and Diversity Committee, and continue to contribute to RAFA2, a university-wide HEFCE-funded research project exploring the relationship between assessment practices and the BME attainment gap.